Infrared Spectroscopic Imaging for Prediction of Test Article Related Hepatic Findings in the Han Wistar Rat

Infrared Spectroscopic Imaging for Prediction of Test Article Related Hepatic Findings in the Han Wistar Rat (to be completed)